Re)framing rape: A sociocognitive discourse analysis of sexual violence at the intersection of white and male supremacy

Right-wing extremism, in its many guises, is growing and 'expanding beyond national borders' (Caiani & Kröll 2015, p 331), particularly within the present political climate. While previous academic focus has been on right-wing rhetoric on race, little has examined how its anti-feminist agenda presents itself in relation to sexual offences against women. Recent campaigns to prevent rape on campuses worldwide, provide education on consent, and an increasing trend to look at 'hookup culture' from a feminist viewpoint have led to the Alternative-Right (Alt-Right) proclaiming that men are victims of 'rape paranoia'. Understanding how this extreme right-wing propaganda influences men's view of rape and sexual assault is crucial in order to develop counter-measures.

The proposed research will be based on empirical linguistic analyses of podcasts and vlogs on Alt-Right websites which discuss previous male convictions for rape and sexual assault. The analyses will examine portrayals of convicted rapists presented as being 'unjustly' imprisoned victims of feminist-driven rape paranoia. Such construals targeted towards young men will be investigated with reference to the radicalisation framework put forward by Weimann & Von Knop (2008). The listeners' comments on the websites will also be analysed to ascertain reaction to the discussions. The two main research questions to be addressed by the research are therefore:

1. How, linguistically, are rape and sexual assault cases recontextualised by promoters of right-wing extremism?
2. Which of the recontextualised features are the most salient for audience members who comment within the online forums?